Towards Surgical Scene Reconstruction and Understanding through Neural Rendering Frameworks

Minimally invasive surgery inherently limits the surgical field-of-view (FOV), constrains the manoeuvrability of the endoscope and disassociate the visual and the working field inducing occlusions, poor visibility and artefacts. These limit complete inspection of organs and result in increased procedural time, surgical complications, incomplete examinations and risk to the patient. Recent computer graphics and computer vision techniques (such as neural rendering frameworks - NRFs) for creating 3D photo-realistic models of the surgical scenes has the potential to mitigate the aforementioned limitations of endoscopic procedures and therefore improve surgical outcomes. However, such techniques are only marginally researched in endoscopy due to the added challenges introduced in endoscopic environment. This research will involve designing NRFs based techniques for providing a comprehensive 3D view of the scene from sparse or limited fields of view for better understanding of the anatomy leading to more accurate diagnoses. Comparisons will also be made between learning 3D views in real-world and endoscopic environments and developing models generalisation around different domains. Such a technique can also be used for developing further context aware computer-assisted intervention systems. With a better representation of the surgical scene, further models will have more information for accurate real time monitoring of surgical phases, assessing surgical skills, and alerting surgeons about possible complications.